Prospero: Testing and Evaluating Online Faciltation and Tutorial Tools in Higher Education

This project allowed for the testing of the feasability of using Collar and TIE Ltd's Prospero technology in

international markets. Prospero is a browser extension, built for Google Chrome. When installed,

Prospero preloads remotely created content and functionality that digitally distributes interactive

learning experiences in the classroom. It allows for the creation of lessons, workshops or lectures using

website materials structured as sequences of learning activities overlaid with media rich tutorials giving

guidance and support. The feasibility study will allow Collar and TIE to test Prospero in a number of

international higher education markets to evaluate its relevance and effectiveness in delivering online

distance learning. International markets to be targeted will be the USA, Australia, New Zealand and Ireland

as well as here in the UK.